Once for Scotland: Moray Community Weight Management Pathway Design - self referral, case finding, service uptake, citizen and stakeholder engagement

**By 30 Sept 2025, this Accelerator will deliver a report containing research findings and proposals supporting NHS Organisations to develop a novel community-based, weight management service that is safe, effective, equitable and resource efficient.**

The Scottish Government's introduction of GLP-1 medication promotes the safe and equitable use of weight loss medications. This policy framework underpins this project's localised design for a comprehensive, weight management pathway. It will align with data protection regulations, supporting improved citizen outcomes and address nutrition and health inequalities.

This project is innovative as it forms part of a pan-Scotland 'Once for Scotland' approach, which meets Innovate UK's 'A-1213 Weight Management Pathway Design Accelerator' call requirements.

It supports 'A Healthier Future: Scottish Government's Diet and Healthy Weight Delivery Plan', contributes to DSIT's mission to improve lives through science and technology, and advances DHSC's goal promoting long-term health, independence and wellbeing.

We will accelerate product, process, service and business model innovation across three themes: Physical Activity improvement; Wellness improvement; and NHS Sustainability to realise economic, clinical, societal and environmental impact at scale, as an exemplar for the UK.

Scotland faces a public health and economic challenge from rising obesity rates, with analysis commissioned by Nesta estimating the annual cost of obesity at £5.3 billion in 2022, equivalent to 3% of national GDP. This includes £4.1 billion in lost quality of life, £776 million in NHS Scotland expenditure, £459 million in wider societal costs. Without meaningful intervention, this burden is projected to increase substantially.

This project will consider the 'as is' state of Weight Management Services (WMS) in Moray, to identify:

\*Attitudes and perceptions to WMS

\*Means by which people access and engage with these Services

\*Real world experience of referring, delivering and receiving these Service

\*The experience of Primary Care clinicians in interacting with the WM service

We will then develop a 'future state' model to support all facets of a WMS including:

\*Prevent and reduce Obesity

\*Reduce nutrition and health inequalities

\*Communicate a comprehensive WMS

\*Use community assets as a preventative, personalised, pre-NHS service supporting self-management

\*Integrate community services/groups into a comprehensive Service

\*'Nudge' people at key touchpoints

\*Apply new and emerging technologies for awareness, convenience, equity, personalisation and engagement

\*Improve Primary Care efficiency and capacity to deliver an effective WMS